Applying reinforcement learning to grid-connected energy systems

My PhD project focuses on applying reinforcement learning (RL) to building energy optimisation. The make-up of electrical grids is changing: there is an increasing number of energy systems that involve renewable energy generation, energy storage, smart controllable devices, electric vehicle charging and other recently improved technologies. As an example of the rapid rate of change, the global capacity of solar photovoltaic installations has been estimated to have increased by over 700 percent between 2011 and 2019. The energy systems introduced by these changes raise complex control problems. If controlled well, the systems may be able to effectively replace emission-intensive grid energy with local renewable energy and prevent demand peaks that would need to be covered by fossil-fuel generators. Thereby, controllers that are well adapted for these systems have the potential to help mitigate climate change. Existing control methods, such as model predictive control, often lack the flexibility to fully capture the potential cost and emission savings enabled by these systems.

In this PhD project I aim to investigate the use of reinforcement learning (RL) in place of such conventional energy system controllers. RL is a general machine learning-based control method that may provide more flexibility than other existing methods. Within the last ten years, the integration deep neural networks in RL methods has allowed for RL to be used to outperform human level performance for the first time for several tasks, including at Atari games and the board game of Go. Building on this work, and other work applying RL to energy systems, this project aims to investigate how RL can be best used to improve energy efficiency in buildings.

The initial focus of the project is on a specific kind of residential energy system that combines solar photovoltaic panels with a home battery. Based on the findings from this specific case, more general solutions in the space will be investigated.